Low Temprature Waste Heat to Power Generation

This project will demonstrate on an Industrial scale, a new low temperature heat recovery cycle, the controlled

phase cycle (CPC), that will convert waste heat streams in the temperature range of 70C to 90C to high value

electricity and address the energy trllemma by reducing the reliance on fossil fuels, improving security by

reducing the electricity demand from the grid and produce substantial cost savings for the user.

Buiding on successful small scale trials the Innovate UK funding support will allow the consortuim of Spirax

Sarco ( Lead), Howden Compressors, Artic Circle, IPU Institute of Energy Futures of Brunel University to develop

a commercial offering that will target the estimated 300 TWh of heat available in Europeam Industry and

beyond. It will position the UK in a strong leadership position globally in low temperature energy recovery

through the development of a number of patented innovations and commercialisation of the CPC technology.